Exploring how organisational actors make sense of biodiversity and nature issues in their operations

This PhD project is part of the RENEW project, which aims to train a new generation of interdisciplinary, solutions-focused researchers through a rich culture of fundamental research and engagement with key partners. The project has three key objectives. First, it explores how business managers' relationships and experiences with biodiversity and nature shape corporate decisions and actions. Second, it examines how managers navigate the challenges and opportunities of biodiversity and nature-related actions. Finally, it investigates how biodiversity and nature action become an inevitable business priority and the role of risk in driving meaningful action. Business managers are powerful organisational actors whose decisions and actions directly impact corporate approaches to biodiversity and nature. However, there is limited understanding of how they interpret and respond to challenges and opportunities linked to biodiversity and nature. This project applies sensemaking theory, which examines how individuals and organisations construct meaning from complex environmental and social cues. In a rapidly changing landscape, managers must recognise subtle cues, overcome barriers, and collectively develop interpretations that drive decision-making. Without effective sensemaking, businesses risk falling into predictable surprises--avoidable crises that emerge due to entrenched social and economic structures. This research addresses a critical gap in the literature by conducting in-depth qualitative interviews and observations of business managers to uncover how they make sense of biodiversity challenges and opportunities. It will identify the key barriers and enablers that shape corporate responses, providing practical insights into fostering nature-positive corporate behaviours. By advancing both theoretical and applied knowledge, this study will contribute to organisational resilience, and adaptive capacity in an era of increasing biodiversity loss.